Trust, Distrust and Local Networks in the Late Medieval Diocese of York

My research will consider the role of social trust in late medieval communities using witness depositions from the York Cause Papers in the period 1300-1500. It will pursue a dual-methodological approach, considering the language of trust and distrust and creating Social Network Analysis visualisations to explore the network of connections between the community members in each case. It will contribute to scholarship on the understudied 'dark side' of trust, which reinforces and creates status and gender inequalities and the 'network turn', demonstrating the possibilities of a critical approach to integrating SNA with other forms of analysis.